British Science Association

The British Science Association’s (BSA) vision is of a world where science is at the heart of society and culture. Our mission is to support, grow and diversify the community of people interested and involved in science; and to strengthen their influence over science's direction and place in society.We organise major initiatives across the UK, including British Science Week; the annual British Science Festival; regional and local events through our network of Branches; activities and training for professional science communicators; and a range of initiatives for young people in schools and colleges. The BSA believes that science education shouldn’t only be to train future scientists. In addition to offering young people opportunities to participate in science that will help broaden their career choices and ensure that the UK has enough skilled scientists and engineers to meet the future needs of society and the economy, we also want to create a generation of young people who are comfortable with science and ...